Roles of Bub1 and BubR1 in human checkpoint signalling

The accurate and equal segregation of genetic material to daughter cells requires attachment of sister chromatids to dynamic spindle microtubules from opposite spindle poles. This occurs through the kinetochore, which not only provides the mechanical linkage between microtubules and chromosomes, but which also acts as the platform for a surveillance system, known as the spindle assembly checkpoint (SAC), that ensures sister chromatids do not separate until all chromosomes are correctly bi-oriented. Components of the checkpoint include the Mad1, Mad2, Bub3 proteins and the Bub1, BubR1, Mps1(Mph1) and Aurora B kinases. SAC components bind kinetochores and initiate signalling when individual kinetochores are either not bound to spindle microtubules or not under tension. It has recently been found that phosphorylation of multiple repetitive motifs (MELT) in the kinetochore protein KNL1 by the Mps1 protein kinase, creates a binding site for the Bub3-Bub1 complex. Further phosphorylation of the central non-catalytic region of Bub1 by Mps1 promotes the association of Mad1-Mad2 complex to Bub1. The Mad1-Mad2 complex, once bound to kinetochores, catalyses the conversion of soluble Mad2 (O-Mad2) into a form (C-Mad2), which binds both Cdc20 and Bub3-BubR1, to form the mitotic checkpoint complex (MCC), a potent inhibitor of the anaphase promoting complex (APC/C), an essential E3 ubiquitin ligase. When the checkpoint is satisfied the spindle checkpoint signal is silenced and the Cdc20-APC/C is activated. This triggers the poly-ubiquitination of securin and cyclin, which allows the dissolution of sister chromatid cohesion and mitotic progression, respectively. In human cells the Rod-Zw10-Zwilch (RZZ) complex, which is absent in yeast, provides a second binding site for the Mad1-Mad2 complex at kinetochores. This PhD project is designed to elucidate the roles of the Bub1 and BubR1 kinases in checkpoint signalling in both normal and transformed human cells.